Merlin Circuit Technology Ltd

We plan to use the Innovation Voucher to engage a specialist cyber security expert to conduct a site audit of our existing systems to identify weakness and potential improvements. We will use their expertise to provide us with a program of change which will also take account of future growth.